Spatial CMS

Democratising Immersive Content: The Spatial CMS Platform

With the content consumption landscape shifting towards interactive and engaging experiences, the Spatial CMS platform bridges the gap between the potential and reality of immersive content like 360 experiences and VR. Traditional solutions restrict creation and updates to specialists due to complex content management systems.

The Spatial CMS empowers everyone - businesses and creators alike - through:

* Intuitive Tools: Anyone can easily create, manage, and update immersive content directly within the experience, eliminating the need for technical expertise. Users and roles can be managed to provide tailored access and experiences.
* Unified Platform: Creators benefit from streamlined workflows, managing client projects, collaborating, and delivering experiences seamlessly. Granular user management allows tailoring the platform for specific needs.
* Future-Proof Design: Built with VR compatibility and the potential for digital twin integration, the platform adapts to emerging technologies.

By unlocking user control and anticipating future trends, the Spatial CMS platform is poised to become a game-changer, empowering users and propelling immersive content to the forefront of the information age.